GaN on SiC HEMT Engineering for the New Generation of High Performance MMIC RX/TX Applications

RF GaN on SiC technology for Radar and communication applications is a key component in realising high performance on-chip integrated systems, with power density, efficiency, gain, noise figure and response to the received signal being key parameters for both transmitter and receivers (Tx/Rx). In this PhD project, the student will be supported by OCTRIC Semiconductors, a UK-based high performance semiconductors device developer supplying key, world leading companies in the field of radar and communications technology. The project will be based on new, emerging RF GaN technology and will aim to develop high-performance active GaN-on-SiC HEMT devices for PA/LNA applications. The project will include HEMT layout design, epitaxial structure design, modelling and fabrication; this will lead to the investigation ofe active devices performance, and realisation and test of a CPW based Integrated Monolithic Microwave Circuit (MMIC) Power Amplifier demonstrator. The evaluation of DC, RF Small-signal, Load-pull and RF pulsed overload recovery behaviour will be conducted for wider adoption of GaN Rx/Tx applications. The student will be using industry standard design software and will conduct RF GaN fabrication at Cardiff University's new translational research hub (TRH) and ICS cleanroom. Possible areas to be investigated in this project include: - Source/Drain parasitics as function of geometry - T-gate technology looking at both dielectric supported and free-standing T-Gate structures - Optimising Layer structure for gain/fT and efficiency - Optimising Ohmic contacts for higher performance - Source/drain region passivation - Epi layer with different barrier thickness - Epi layer with different buffers - Different passivation, isolation and ohmic contact technology - Device geometry layout - MMIC vertical stack technology